Dissecting the impact of species interactions on antibiotic resistance

I am an evolutionary biologist and my overarching goal is to advance our understanding of antibiotic resistance evolution in the context of the microbiome. Antibiotic resistance is a global health threat. Already resistant infections are estimated to cause at least 1 million deaths per year, and this number is predicted to rise to 10 million by 2050. Our understanding of how antibiotics work is typically based on experiments in the lab where bacterial pathogens are exposed to antibiotics in isolation. This research has allowed us to build a fundamental understanding of the mechanisms by which resistance to antibiotics can evolve, but does not consider a crucial feature of microbial ecology - bacterial pathogens rarely exist in isolation, but are typically surrounded by other microbes (i.e. the microbiome). Microbes existing in the same space will interact, such as through competition for resources and space, and the exchange of metabolites, genetic material, and signalling molecules. My goal is to understand how these interactions between species shape the emergence and spread of antibiotic resistance in bacterial pathogens. I will combine approaches from microbial ecology and evolutionary biology to answer two major questions over the course of my fellowship: (1) When and how does antibiotic resistance change the outcome of species interactions (WP1 + WP2)? and (2) When and how do species interactions shape the evolution of antibiotic resistance in bacterial pathogens (WP3)? My project sits at the interface of fundamental and clinical scientific domains. To answer these questions, I will use the World Health Organisation high priority pathogen Pseudomonas aeruginosa in the context of the respiratory microbiome as my model system. This infection niche (the lungs) drives a significant burden of antibiotic resistance and associated mortality. I will leverage the use of experimental approaches that will allow me to understand the interactions between species in a mechanistic way. These will include assays that I have previously developed to link specific resistance mutations with changes in the invasion ability of Pseudomonas aeruginosa into respiratory microbes, along with adaptive laboratory evolution experiments in which the ability to continuously monitor outputs can allow us to dissect selection dynamics at high resolution. This work will reveal fundamental mechanisms and drivers of antibiotic resistance in the context of the microbiome, and my end goal is to apply this knowledge to generate new and innovative approaches to tackle antibiotic resistant bacterial pathogens based on manipulating species interactions.